Impact of non-wage amenities on job-to-job transitions and on wage growth and inequality

Despite the intuition that non-wages and monetary rewards from work are both interrelated, for
a long time they have not been analysed in detail in economic analysis due to a lack of data on
non-wage amenities. This research project will use matched employer-employee data from UK
panel data to understand the current state of job-to-job moves in the UK and analyse why such
behaviour occurs in terms of non-wage amenities. It also analyses time-series changes in the
distribution of non-wage amenities and their impact on wage dispersion.